SFX Synthesis Service

Sound effect (SFX) synthesis has the potential to revolutionise the sound design process for cross-platform

production of film, TV and game content. By integrating such technologies with intuitive cloud media

production tools developed by the lead partner, RPPtv, we can deliver a novel, cloud-based SFX synthesis

service. We will exploit the outputs of a highly successful Innovate UK Technology Inspired ICT Feasibility Study,

and groundbreaking research from Queen Mary University of London’s audio engineering team in order to

deploy a small number of lightweight sound synthesis models on the cloud, thus removing the need for large

sound sample libraries and the associated issues with their use in the production process. A prototype service

will be validated in audio post-production communities with Angell Sound studios, and evaluated by Sonorize,

film sound effects specialists, Dirty Dog Audio sound design for TV, CGI and film and Gareth Llewelyn Sound for

immersive, object-based and 3D audio. Outputs include the cross platform prototype cloud service and full

market analysis, business models and road map to launch a commercial service.